Digital Jewish Revivalistics: The Case of Ladino (Ladino Revival)

In a globalised world where approximately 96% of the population speaks 4% of the total number of languages, digital revitalisation is becoming increasingly urgent to prevent heritage loss and foster worldwide diversity and inclusivity. This research proposes to investigate the digital revitalisation of Ladino (Judeo-Spanish), a severely endangered language spoken by the Sephardim, i.e. Jews who were expelled from the Iberian Peninsula in 1492. While Sephardic Jews have been the subject of scholarly interest from the Middle Ages to the end of the twentieth century, there is very little work on contemporary Sephardim. In addition, the current use of digital and digitisable tools to revitalise Jewish languages has been systematically analysed in the cases of Yiddish and Hebrew, but not Ladino. My proposed research addresses these gaps. The chief goals of my project are as follows, in order of priority: (a) to author the first critical and systematic monograph written in English on the digital revitalisation of Ladino (b) to raise the scholarly profile of Ladino studies, particularly in the UK, and (c) to get involved in public engagement and pedagogical initiatives for the general public while continuing to develop my own digital innovations apropos Ladino (digital archive, app, language map).